The University of Birmingham and Eskimo Products Limited KTP 21_22 R2

To develop a space heater intended to revolutionise the way homes are heated. Designed to maximise renewable electricity usage, 'CLive' (Carbon-conscious Living) will help the UK achieve net zero carbon and also drastically cut homeowner's energy bills.